Click-Fix

my product will cut down labour time and damage to surrounding areas of the burst in the pipe on a very large scale it will also enable your self or the plumber to permanently stop the leak in just a few seconds.